UK Autodrive - Milton Keynes leading the way in partnership with Coventry and the motor industry

UK Autodrive - Milton Keynes leading the way in partnership with Coventry and the motor industry is a large programme of work aimed at exploring and demonstrating the potential for autonomous vehicles to become part of our everyday lives. The programme, which involves the demonstration of road-going cars and lightweight self-driving pods designed for pedestrianised spaces, will be delivered on behalf of the UK by the City of Milton Keynes working in association with the City of Coventry. The partners in the programme include JLR, Tata, Ford, RDM, Thales (UK), AXA, Wragge-Lawrence-Graham, Oxford University, Cambridge University, the Open University, and the new Transport Systems Catapult. Consulting group Arup has devised the programme and will provide programme management and technical co-ordination skills.